Impacts of Environmental Stressor Combinations on Freshwater Snails.

Freshwater ecosystems are among the most threatened ecosystems worldwide with habitat loss and environmental stressors- factors that alter the fitness, homeostasis and functioning of an organism, population or community - such as pollution, climate change and invasive species as leading causes of threat to freshwater biota and biodiversity loss. Mini wetlands, such as ponds, pools, wet woodlands, and marshes, are some of the most endangered ecosystems worldwide. These distinctive habitats sustain remarkably high biodiversity; however, 30-50% of wetland species are estimated to be threatened. These wetlands are especially vital for freshwater molluscs, which are facing significant global declines due to human activities. Freshwater molluscs represent the most diverse group of freshwater taxa, yet they are also the most threatened, with around 50% of species at risk, compared to 37% of fish and 23% of amphibians. There is an urgent need to understand how the combination of environmentally relevant stressors will interact and influence the freshwater snail population. This will provide valuable information for mitigating stressor impacts, promoting the resilience of snail populations and informing conservation strategies needed to promote mini-wetland biodiversity. This project aims to investigate the impacts of environmentally relevant environmental stressor combinations on freshwater snails inhabiting mini-wetlands.